Gender dimensions of zoonotic disease transmission in northern Tanzania

This PhD will focus on the gendered dimensions of knowledge of disease transmission between animals and humans, and perception of disease risk by different groups in Tanzania. Drawing on field research in Tanzania, the project will be attentive to interrelated social, cultural and economic dimensions of zoonotic disease, including: gender roles, power relations, access to resources and knowledge, decision-making and policy. The project is set within the context of the wider Zoonoses of Emerging Livestock Systems programme and will focus on 'One Health' approaches that consider human, animal and environmental health together.